Supporting digital contat between looked after children and significant family members

This research is concerned with how legislation, policy and practice provide for digital contact arrangements for looked after children and their families. I propose conducting a socio-legal study exploring digital contact arrangements at the intersection between law, social work and digital technologies. This reseach allies with two of ESRC priority areas: ways of being in a digital age and innovation in health and social care.